Past, Present and Forever: Digital Encounters for Museums

Digital Encounters is a new way of interacting with a museum and its artefacts. See an object, click on its QR code, and now have an interactive, real-time conversation. You are talking with an expert about the object and, this time, you ask the questions. Past Present, a museum interpretation business, is working with the pioneering Forever Project to build novel digital experiences for museum visitors. Using the Forever Project's voice recognition and AI technology, users ask questions to the interviewee and receive real-time answers. Experience Digital Encounters and uncover new ways of engaging with museums, heritage and culture.